Real Estate and the Realist Short Story in the United States, 1973-1992

My doctoral thesis examines portrayals of real estate in American realist short stories of the 'long 1980s' (1973-1992)-a
period of economic uncertainty bookended by recessions. My project focuses on Lucia Berlin, Raymond Carver and
Lorrie Moore, each of whom represents a major strand of the period's 'renaissance' of realist short fiction: Berlin's,
Carver's, and Davis's stories have, respectively, been termed realist 'autofiction' by Lydia Davis, 'dirty realism' by Bill
Buford, and 'program era' realism by Mark McGurl. However, my research has the potential to extend to other writers
and movements. My thesis proposes that realist short fiction of the long 1980s articulates a reconceptualisation of the
American 'home' as a place of transience, in response to the newly destabilised housing market. My thesis contends,
moreover, that Berlin's, Carver's and Moore's innovations in the realist genre challenge the economic financialisation of
the period. By describing real estate-the spatialisation of capital-these writers resist the increasing abstraction of the
deregulated capitalist economy. Berlin and Moore remain critically neglected, while Carver has yet to be examined in
direct relation to real estate. Research Questions: 1) How does American realist short fiction of the long 1980s present
real estate? 2) How were these literary representations formed by economic transformations? 3) What impact does
economic periodisation have on critical interpretations of the canon?